R12 Application

Carrying out a Performance Improvement Diagnostic will help identify the key initiatives that frame the opportunity for improvement, define our company’s market position and set compelling and achievable goals. A Sustained Cost Transformation would also be of great use, achieving a low cost position is critical for us to not only achieve improvement to the bottom line but for the ability to fund investments and growth initiatives that would otherwise be out of our reach.